Cost reduction and characterisation of weld completion rates using very high deposition submerged arc welding integrated with adaptive control and on-line NDT.

An advanced welding station with integrated non destructive testing (NDT) and adaptive control is being designed to demonstrate how increased weld completion rates can be achieved for reduced cost, whilst retaining and demonstrating a high quality product.
The supply chain requirements, for this fully integrated welding and NDT system will be characterised and addressed and consequently comprehensive knowledge and capability to meet the supply chain need will be developed alongside the physical asset designs.
Successful completion of this project will provide a facility capable of improving welding efficiency for a wide range of products with various geometries and weld quality inspection requirements, for a range of steel structures in multiple sectors.